A Machine Learning Approach to Mapping Local Scale Hydro-Meterological Regimes in the Himalayas

The project will focus on improving our current understanding of hydrometeorological and hydrological regimes in the Himalayas, at the catchment and local scales for present-day climate, by using a hybrid approach, leveraging probabilistic machine learning models in combination with state-of-the-art techniques, and using data from multiple sources (observations, regional climate models, satellite products, etc.).